Probabilistic Performance Specifications for SuDS/Green Infrastructure.

Developing Probabilistic Performance Specifications for Sustainable Drainage Systems (SuDS) across varying climatic settings,
based on continuous simulations of long rainfall times series and hydrology/hydraulic modelling tools, to define a set of
performance metrics for SuDS.